S2COR2E: Sustainable Seismic-resilient COmmunities through stRuctural REtrofitting

Historical and recent events have continued to underline the high earthquake vulnerability and low resilience of conventional buildings and the associated direct and indirect losses, among others, the impact of seismic events on the environment. Traditionally, civil engineers have designed structures incorporating energy dissipation into structural elements, focusing on life-safety objectives.
However, this approach often leaves the structures severely damaged after a significant seismic event, necessitating their demolition and reconstruction. This process increases the environmental impact and results in considerable reconstruction costs. In response to these challenges, S2COR2E seeks to effectively address the limitations of the traditional design through a multidisciplinary approach involving Engineering and Socio-economic considerations. The identification of the most suitable retrofit measures that enable repairability following significant earthquakes is conducted to enhance the environmental and economic sustainability of existing steel and reinforced concrete structures. Retrofit measures are assessed through an innovative framework, including various sustainability indicators, to evaluate the optimal strategy. By exploring cutting-edge measures, e.g., dissipative replaceable devices and base isolation, the project aims to balance environmental sustainability, seismic performance and life cycle costs. Based on the technical outcomes, S2COR2E will identify policies to encourage stakeholders, governments, and regulatory authorities
to embrace a holistic approach combining seismic resilience and environmental consciousness. Taking as case studies European countries that recently suffered significant economic-environmental losses related to seismic events (e.g. Italy, Turkey, and Greece), the project will explore how public and insurance policies can be employed to encourage the adoption of resilience and sustainable, cost-effective retrofit strategies.